Using Machine Learning to predict patient trajectory for children with univentricular hearts

Around 1% of children are born with congenital heart conditions. Among the most complex are univentricular defects, affecting around 5 out of 100,000 newborns. Univentricular patients are at high risk of many comorbidities. Precision medicine is required when treating patients with such rare disorders. Using data from the FORCE registry, we can predict the clinical trajectory of a given patient and provide the appropriate interventions to prevent a negative outcome.

Segmentation of the ventricles is required to assess the patient's cardiac structure, partition the image into meaningful regions and extract quantitative measures such as ventricular volume and stroke volume. Segmentation of the heart's vascular structure is essential for accurate hemodynamic modelling. Currently, manual segmentation is very slow and highly variable.

Although many segmentation models have previously been created to analyse MRI images of normal heart structures, this work will represent the first models made specifically for univentricular patients.